Nanotherics Ltd - Studying the Heating Effects of Magnetic Nanoparticles

There is significant interest in using heat to treat cancers; subjecting tumour cells to 43° heat
causes them to die off. Magnetic fluid hyperthermia (MFH) has opened up numerous
applications and is widely accepted to have a significant role in non-invasive treatment of
cancer (Nanomedicine Roadmap, 2009). When magnetic nanoparticles are subjected to an AC
magnetic field they show heating effects due to losses during magnetization reversal process:
hysteresis loss; néel relaxation loss; brown relaxation loss and losses due to friction in viscous
suspensions. This research could also lead to drug-delivering magnetic nanoparticles which
use a thermal release process, providing a synergistic effect. Nanotherics Ltd have recognised
the need for off-the-shelf equipment which allows hyperthermia testing of magnetic
nanoparticles at a range of frequencies and magnetic field strengths.